A4IM_Affordable low-field MRI reference system

Low-field magnetic resonance imaging (MRI) is experiencing a renaissance: these systems are cheaper, safer, more adaptable to different environments, and easier to use than their high-field counterparts. Compact and mobile scanners are changing workflows in radiology, where MRI comes to the patient rather than the patient to the MRI. These innovations are driven primarily by AI combined with low-cost hardware customised to clinical applications. This project will establish the necessary metrological framework for the harmonised development of clinical open-source low-field MRI to facilitate greater access to this technology and ensure reliable and reproducible diagnostic information for patients in the EU and worldwide.